The University of Lancaster and Hosokawa Micron Limited

To develop service focused technologies and understanding to monitor and maximise performance and longevity of client powder processing manufacturing equipment.